Quantum randomness from multi-pixel optical detection

Random numbers have many uses in science, statistics, cryptography, gaming, and other
fields. Quantum random number generators are developed with certified randomness.
Randomness in this thesis is characterized by the unpredictability of outcomes. Bell
inequality violation, min-entropy bound, and entropy estimation are the three methods for
randomness certification. Different methods of implementing quantum random number
generators are introduced and compared with their scheme and challenges.
Two-mode certification is discussed with separable two-mode input and two detectors
at the output of a beam splitter, where Fock state input achieves the maximum optimal
guessing probability. The binomial distribution model is employed to describe the twomode
outcomes and a guessing probability confidence interval is obtained.
Multi-pixel certification is introduced with spatial transformation. The guessing probability
for joint pixel detection number is calculated. The optimum beam radius for a
Gaussian illumination is 0:56 times of the detector size. Multiple trials with the same
total photon number are discussed with both Gaussian illumination and uniform illumination.
A Gaussian illumination is more convenient and economic for building the
RNG.
A CMOS detector from a Samsung Galaxy S7 phone is used in the experiment to
verify both two-mode certification and multi-pixel certification. The optimal guessing
probability and min-entropy are calculated with two-mode certification and 81200-pixel
certification. The min-entropy is estimated with experimental measurements. A minentropy
of around 300 000 bits can be reached with 81200 pixels and it will be larger
with 12 million pixels on CMOS.

Potential impact
The main impact of the proposed Hub will be in training quantum engineers with a skillset to understand cutting-edge quantum research and a mindset toward developing this innovation, and the entrepreneurial skills to lead the market. This will grow the UK capacity in quantum technology. Through our programme, we nurture the best possible work force who can start new business in quantum technology. Our programme will provide multi-level skills training in quantum engineering in order to enhance the UK quantum technologies landscape at several stages. Through the training we will produce quantum engineers with training in innovation and entrepreneurship who will go into industry or quantum technology research positions with an understanding of innovation in quantum technology, and will bridge the gap between the quantum physicist and the classical engineer to accelerate quantum technology research and development. Our graduates will have to be entrepreneurial to start new business in quantum technology. By providing late-stage training for current researchers and engineers in industry, we will enhance the current landscape of the quantum technology industry. After the initial training composed of advanced course works, placements and short projects, our students will act as a catalyzer for collaboration among quantum technology researchers, which will accelerate the development of quantum technology in the UK. Our model actively encourages collaboration and partnerships between Imperial and national quantum tehcnology centres and we will continue to maintain the strong ties we have developed through the Centre for Doctoral Training in order to enhance our on-going training provisions. The Hub will also have an emphasis on industrial involvement. Through our new partnerships students will be exposed to a broad spectrum of non-academic research opportunities. An important impact of the Hub is in the research performed by the young researchers, PhD students and junior fellows. They will greatly enhance the research capacity in quantum technology. Imperial College has many leading engineers and quantum scientists. One of the important outcomes we expect through this Hub programme is for these academics to work together to translate the revolutionary ideas in quantum science to engineering and the market place. We also aim to influence industry and policy makers through our outreach programme in order to improve their awareness of this disruptive technology.